Regulatory T cells in Highly Sensitised Renal Patients to Improve Outcomes after HLA-Antibody Incompatible Transplantation.

Kidney transplantation is the gold-standard treatment for patients with kidney failure. It offers a better quality and longer life than the alternative, which is dialysis. However, one-third of patients awaiting a kidney transplant are highly sensitized to tissue proteins called human leukocyte antigens (HLA), either through a previous blood transfusion, pregnancy, or a prior kidney transplant, which results in the appearance of antibodies (Ab) against HLA in the circulation. The Ab significantly increase the time spent awaiting a suitable kidney. These patients have two options: either wait a long time on dialysis for a matched organ or undergo 'desensitization' to remove Ab before transplantation; work from the supervisor AD and his colleagues have shown that this approach offers equivalent patient survival compared to waiting on dialysis.
Although 'desensitization' offers a way to transplant these patients, they mount aggressive immune responses to the kidney, usually within a few days, consequent on the presence of immunological 'memory', residing within cells of the immune system; therefore, these patients have higher rates of early rejection, 'smouldering' or chronic rejection and graft failure and, because of the higher levels of immunosuppression they receive to prevent and treat these complications, a higher rate of infectious complications. Therefore, transplant outcomes in these patients are inferior to those seen in non-sensitized recipients.
Previous work from supervisor AD has highlighted that some, but not all patients who are sensitized to HLA are able to suppress memory immune responses, by virtue of the fact they retain specialized cells called regulatory T cells (Tregs), which exist in nature as a defence mechanism to suppress inflammatory responses and prevent autoimmune diseases. Because we know, from their HLA Ab profiles, the specific HLA to which patients are sensitized, and because specific HLA proteins are now commercially available as highly purified recombinant proteins, it is possible to test memory responses in individuals using assays called ELISPOT assays. The first part of my project will be to study the numbers and characteristics of Tregs in highly sensitized patients and test whether they retain the ability to suppress responses to specific HLA proteins. For practical purposes, I will limit my analysis to a maximum of 20 patients and study the HLA to which they have low-level Ab.
The supervisor GL is an expert on the isolation and expansion of Treg populations and has so far supervised the administration of clinical grade cells to transplant patients in 2 UK trials. The second part of my project will be to isolate and expand particular subpopulations of Tregs from patients to test whether these can be used in vitro to suppress the responses to HLA by titrating into the ELISPOT assay, as a surrogate for what might happen if we were to administer Tregs to these patients. I will also test whether manipulating Tregs, to enhance their ability to interact with memory cells, enhances their suppressive ability. This part of the project will inform the future direction of therapeutic Treg trials in these patients.
Finally, both supervisors are currently planning a trial to administer clinical grade Tregs to patients on the transplant waiting list in 2019 - at present, a request for funding is being prepared. The purpose of the trial will be to assess whether it is possible to robustly detect the impact of Tregs on memory responses to HLA. Therefore the third part of my project will be to study ELISPOT responses to specific HLA proteins in the trial patients, specifically to ask whether the in vitro observations in part 1&2 can be reproduced by administering Tregs in vivo. My work in this part will have a direct bearing on whether a second therapeutic trial, comparing Tregs to conventional therapy in patients about to be transplanted, is performed.

Technical abstract
Highly immunologically sensitized patients account for 1/3rd of the renal transplant waiting list and have circulating antibodies (Ab) against a broad array of different HLA. Getting a suitable donor kidney for them is difficult, because of the risk of immediate Ab-mediated rejection (AMR), so they wait a long time. At Guy's, highly sensitized patients can undergo Ab-removal prior to transplantation, as a way of avoiding the risk of immediate AMR. This option has no detrimental impact on patient survival compared to waiting on dialysis. But these patients suffer higher rates of rejection and shortened graft lives, consequent on activation of immune memory responses. Guy's is also a pioneer of regulatory T cells (Treg) therapy in the UK, and my project is to investigate whether these highly specialized cells can be used in sensitized patients to suppress memory responses. Building on established techniques, I will first document the number and phenotype of Treg subsets, and determine whether, using ELISPOT assays for anti-HLA interferon gamma production, patients have any evidence of endogenous suppression of HLA responses. Second, I will expand Tregs from patients in vitro and ask whether by titrating increased numbers into the ELISPOT, I can suppress specific responses to HLA molecules. As part of this objective, I will define if specific maneuvers to enhance interactions with antigen presenting cells, such as transducing with chimeric antigen receptors, can improve Treg suppressive ability. This work will inform a "second generation" of Treg therapy. Finally, I will take samples from patients enrolled in a clinical trial of first-generation Tregs, and document the impact on responses to clinically relevant HLA; the aim is to show that the ELISPOT assay can be used to document the efficacy of administered Tregs, which will have a direct impact on whether the trial is extended into a therapeutic trial in sensitised patients about to undergo transplantation.

Potential impact
Kidney transplantation is the best treatment for patients with end-stage renal disease, as it is associated with reduced mortality, better quality of life and reduced costs if compared to dialysis.
The organs are allocated through a national list selection process. However, patients who have had previous transplants, pregnancies, or transfusions may have developed preformed antibodies that can target the new transplant by binding to molecules called Human Leucocyte Antigens (HLA); if this happens, it causes rejection. These patients are described as 'highly sensitized'. This scenario is avoided by design in the national organ allocation process so highly sensitized patients receive fewer potential kidney offers. In specialized centres like the one I will be studying in, these antibodies can be removed before a potential new transplant, but this involves higher rejection rates than are seen in non-sensitized patients, so there is a need to use stronger immunosuppressant therapies (with associated higher risks of infection).
Therefore, alternatives need to be fostered in order to avoid rejection. Tolerance is the process by which a recipient can have a transplant without rejection and without any immunosuppressive medication. We know that this process involves special white blood cells called regulatory T cells (Tregs). Several clinical studies involving infusion of Tregs in the context of kidney and liver transplant have been performed by one of the supervisors, or are currently ongoing. The next generation of Tregs will be modified to be more specifically suppressive: data from previous pre-clinical experiments have shown that modified Tregs with a tailored receptor that can target the recipient HLA molecules (Chimeric Antigen Receptor (CAR)) were more efficient to avoid rejection.
To the best of my knowledge, my project will be one of the first to study the use of Tregs in the context of suppression of anti-donor HLA memory responses in highly sensitized renal patients. Thus, it will have a potential impact by extending the paradigm for Treg therapy in future. Moreover, by exploring how to improve the specificity of suppression by these cells, including studying different subsets and by transducing with HLA-specific CAR-Tregs, I hope that the work will impact on the design of second-generation clinical trials. The final part of my project will study patients receiving polyclonal Tregs to suppress responses to specific HLA antigens. This work will have a direct impact on the progression of this clinical trial into a therapeutic RCT.
This work will, therefore, have a potential direct impact on patient care, perhaps within a very short time frame (considering Treg therapy is already in the clinic). Moreover, the work will be of interest to investigators working in other medical disciplines, where specific therapy to suppress inflammation or immunity, without systemic side effects associated with global immunosuppression, is a desirable goal.